Porous Dramaturgy: 'Togetherness' and Community in the Structure of the Artwork

This network will discuss communities formed or implicit in interactive, immersive, site-specific or otherwise 'porous' artworks, identifying their implications for the theatre institution and its social role.

We have coined the term 'porous' dramaturgy to describe this work, as a counterpart to Kully Thiarai's idea of a 'porous' theatre institution, which is open to collaboration, is flexible in its use and which catalyses activities beyond its own walls. We ask whether 'porous' artwork has the democratic aims of this porosity built into its own structure, and/or whether it is a critical partner in modifying and developing concepts of 'togetherness' and community, with implications for producing organisations.

Our project partners are practitioners from Dubrovnik, Croatia and Belfast, Northern Ireland. As Croatia prepares to join the EU, we are interested in exploring network ideas in relation to this political context and forging new links with this country. Northern Ireland also provides an opportunity to discuss the political significance of the work within a politically pressurised local and national context.

Two events will bring all network participants together to discuss these questions and will also engage the network participants in direct experience of 'porous' strategies through workshops on the work of Shadow Casters (Croatia) and Wrights & Sites (UK). The first event will focus on the work of Shadow Casters, in a workshop examining the principles and processes of their trilogy, 'On Togetherness', which takes place within a theatre building, making the audience-as-community its direct concern. The second event will focus on Wrights & Sites' site-specific practice in South West England as an engagement with identities connected to place. The network will visit their public artwork in Weston-super-Mare, 'Everything you need to build a town is here' (2010). By introducing these case studies, we aim to acknowledge Helen Freshwater's suggestion that theatre scholarship has tended not to examine the experiences of audiences themselves (2009) by making an experiential enquiry (albeit not a sociological one) part of our approach. Network participants will include theatre producers, artists, dramaturgs and academics. Each network will end with an open forum to enable wider debate with academics from a range of fields and with local stakeholders from arts organisations.

The PI and CI will produce papers reporting on these discussions to two further public panel events which will take place in Dubrovnik, Croatia and Belfast, Northern Ireland, where the PI and CI will discuss network findings with project partners, Shadow Casters and Hanna Slattne, dramaturg for Tinderbox Theatre (N.I). This will enable the network findings to be considered and inflected through relationship to the challenges of specific national and socio-political contexts.

Throughout the project, an online blog will document and disseminate its progress and will also provide a forum for edited commentary and extended contributions from network members, who will contribute papers, discussions and other contributions. Links will be placed on relevant websites to raise awareness in relevant academic and professional contexts. Subsequent to the four events described above, the PI and CI will deliver papers at international academic conferences (e.g. IFTR 2013) and publish two articles in peer reviewed publications (including a cross-disciplinary publication such as 'Social and Cultural Geography') and a book chapter (in 'Dramaturgy and Architecture', contracted to Palgrave Macmillan). An online report will be included on the blog site.

Potential impact
Who will benefit from this research?

Chief beneficiaries of this research will include the following:

Theatre and Festival Producers
Arts policy makers and funders
Dramaturgs
Artists
Audiences

How will they benefit?

The project will connect dramaturgical analysis of a range of interactive, immersive and site-specific artworks to their producing contexts, examining the relationship between the two. It will identify points of consonance and divergence in the kinds of communities organisations and artists seek and create. This may suggest new tactics or confirm the importance of existing ones for producers, curators, policy makers and funders. Representatives from the theatre industry will be directly involved in the network, bringing them into discussion with academics in related fields, so facilitating new partnership and ongoing dialogue between academia and industry.

The project has also been designed in such a way that the network itself becomes porous, by taking the findings of the first two network events into small public fora at the close of each event and from there, into new contexts and wider public discussion at theatres in Dubrovnik and Belfast. Producers, curators, policy makers and funders will be invited into the discussions at every stage. This includes the contribution of local stakeholders at the public fora and in the context of the two public events in Croatia and Northern Ireland, where network ideas will be considered in the light of specific contexts and practical concerns. Thus the network findings are not presented to stakeholders, so much as developed in dialogue with them.

Subsequent to these events, the investigators will produce a report that will summarise project findings. While it may not be desirable to create a set of recommendations for ubiquitous use, the project will aim to provide suggestions, starting points and examples of direct relevance to those concerned with theatre's public role. This document will be made available via the project website and via links on other industry websites.

Dramaturgs will benefit by their centrality in the discussion as theatre professionals whose job often entails identifying the connection between the politics of the artwork and the wider political context. Their facilitative role will be given consideration. It is hoped that new partnerships will arise from this network, which might include exchanges between dramaturgs and artists in England, Wales, Scotland, Northern Ireland and Croatia. The project will seek to create new links between dramaturgs in different countries and institutions, since in the context of the British Isles, the role can be an isolated one.

Artists will benefit from an investigation of the social significance of the communities created or identified through their work. One of our aims is to facilitate links between the British Isles and Croatia, with the potential for artistic, as well as academic collaboration and exchange. Local artists attending wider network discussions in Canterbury, Exeter, Dubrovnik and Belfast will benefit from sharing their ideas in an open forum and will be able to make new connections with network members.

The ultimate aim is to benefit audiences through the enhancement of theatre's positive role in the construction or identification of communities, provisional or otherwise. This can be achieved by identifying examples of significant practice which might provoke innovative approaches to theatre programming. It can also be achieved by prompting collaborations and exchanges across Europe.